ESTATE - apartmEnt SecTor dAta inTElligence

Residential property is the UK's largest asset class, within which the UK apartment industry consists of ~5 million apartments, and ~10 million residents, and an unmet need for consolidated apartment building information. 87% of professionals working in the industry say they need to capture and make use of data as a business priority.

**ESTATE** will solve this lack of transparency by providing access to a data intelligence software platform focussed on apartment building information, leading to market efficiency, cost reduction and better business opportunities for property managers, building surveyors, lawyers, mortgage lenders and other industry professionals.